HYDRI - HYDrogen sensoR for Industry

bp is aiming to be a very different company by 2030, and our ambition is to be a net zero company by 2050 or sooner and to help the world get to net zero. A key component of becoming an integrated energy company surrounds low carbon electricity and energy, and within that, creating a distinct position in hydrogen, including aiming for a 10% market share in core markets.

The **HYDRI** project, led by bp, aims to develop stand-off gas sensing devices critical to the safe roll-out of hydrogen as a widely used energy source in domestic, industrial, and transportation sectors. It harnesses the UK's world-leading expertise in single-photon detector arrays and quantum-sensor technology products.

The HYDRI consortium comprises internationally recognised UK organisations at the forefront of the innovative and high technology sectors they serve, who are extremely well placed to deliver the state-of-the-art modules required for these devices. The consortium is led by a globally recognised end-user of the technology who will steer the performance of the project and carry out extensive testing in a range of high-value application scenarios. Finally, the project benefits from the expertise of the UK's leading academic and research technology organisation, who are performing critical system modelling, design, and integration activities throughout this exciting project.